DRIVEN: Insuring, Ensuring and Exporting Fleet Wide Level 4 Connected Autonomy

DRIVEN aims to remove fundamental barriers to real-world commercial deployment of autonomous vehicles, by addressing the need for real-time risk assessment frameworks to authorise engagement of Level 4 autonomous driving sessions and provide pro-active connected insurance. This integration of risk and dynamic authorisation into a L4 autonomous vehicle control system is transformative, underpinned by distributed data sharing, learning and connected real-time risk management to optimise overall autonomous fleet safety and operation. To realise these developments, Oxbotica, a market leader in the deployment of real-world autonomy solutions in the UK, will lead a consortium including Oxford Robotics Institute, XL Catlin, Nominet, Telefonica, Transport Research Laboratory, RACE, Oxfordshire County Council and Westbourne Communications. The ambitious trials programme culminates in 6 co-operative L4 CAVs performing mixed urban and motorway driving routes in a live-traffic environment between Oxford and London. DRIVEN demonstrates autonomy as a viable service, unlocking new service models that enable widespread autonomy for UK plc and accelerate market implementation in UK and globally.